Smart and Sustainable Manufacturing for Baking Industry

This project addresses very specific technological challenges resulting from transforming a traditional food manufacturer, still producing on machinery more than hundred-years-old, to a sustainable, optimised, and efficient enterprise fully utilising digital technologies, including _Big Data, Industrial Internet of Things and Artificial Intelligence_, underpinned by _Food Science_, to minimise its carbon footprint, maximise its capacity without compromising on its 'traditional' concept.

The project will transform the business to become a sustainable, optimised, and efficient enterprise in full control of all manufacturing processes, product consistency, supply chains, and operating costs to help the company realise new market opportunities as a result of increased production capacity.